Private Large Language Model (LLM) for Business Analytics Code Generation and Workflow Automation

**Coding skills are essential for Financial Business Analysis, such skills are important for solving analytical problems such as detecting outliers, predicting trends, or identifying fraud from big data.** Business analysts must work with vast amounts of data stored in complex databases to derive insights from analytical models. However, retrieving data from databases using current tools like SQL is limited to those with technical expertise. **Other popular analytical tools** like PowerBI (by Microsoft) have provided a solution that does not need coding, but **are_\*_**less flexible for analysts to customise complex analytical models.\*

**Generative AI could be a game changer for financial data analysis, since LLMs have demonstrated their power in code generation.** Copilot from Github, an LLM trained to generate code snippets, is currently used by 1.4 million developers globally from 20,000 organisations; however, for non-technical professionals like business analysts who don't have extensive coding experience, CoPilot is not accessible or usable.

Boltzbit, a GenAI Tech company, aims to make LLMs useful and accessible to non-tech professionals. Our project offers a no-code GenAI solution that **translates Natural Language to SQL and Machine Learning (ML) code** **to support business analysts without technical expertise**. Our Gen-AI solution can write code for analysts to connect private databases and extract data effortlessly. Our Gen-AI solution can also write ML code for analysts to solve challenging analytical problems like **detecting outliers, forecasting, or ranking deals.** The Innovate UK grant will enable Boltzbit to expand its ML code generation capabilities. With its improved code-generation capabilities, our model will allow analysts to create tailored and cost-effective private LLMs to automate data collection from databases and write code without extensive programming skills.

**Boltzbit has constructed its Beta code generation tool for specific use cases, such as asset management, trading, and ESG investment, and has validated the value of its MVP with existing clients.** To expand our current offering of code generation to other business analytics domains, we must invest in extensive Research and Development in the LLMs for analytic modelling. This project will address this challenge business analysts in leveraging ML code generation. Our success will drive growth and productivity for many other professional services in different domains beyond financial services.